Monitoring of Manufacturing through Natural Language

The future of factories lies in distributed, mobile, industrial robots that are in-tune with the factory environment through sensors but also with the human operator's needs. This project will look at developing a Natural Language interface that allows the supervisor to 'Talk to their Factory', quickly getting updates, receiving alerts such as production delays and assigning roles for the mobile robots through fluid, natural interaction between human and machine. This will involve identifying the intent of the human through their natural language interaction and providing the right amount of information, whilst not overloading them unnecessarily. This project aligns with the EPSRC Industrial Strategy in terms of development of infrastructure and cuts across three grand challenges.